Fingerprinting windblown dust and riverine sediments to understand shifting palaeoaridity/humidity

As Earth heats up in the coming decades, rainfall belts and seasons will shift. Yet even the sign of change is often uncertain regionally. Nowhere is more debated than North Africa. The world's largest hot desert and biggest source of atmospheric dust, the Sahara, grew by >10% in the 20th century but what will happen by 2050?

We lack a convincing answer to this question because the instrumented record is too short to test diverging model predictions and we lack a full mechanistic understanding of the geological record which shows even more extreme climate shifts from drier, dustier conditions than today to humid green Sahara periods (GSPs) when the desert was transformed into a vegetated landscape crosscut by waterways, populated by hippopotamuses and our early ancestors.

Marine sediment cores containing riverine sediments and windblown dust from Africa can provide the long well-dated hydroclimate records needed but first we must attribute their hydroclimate signals to source accurately. The provenance of these signals is often uncertain, especially when carried by atmospheric dust over long distances to the deep ocean. Radiogenic isotopes on terrigenous sediments can address this problem but, while Pb isotopes are potentially the most powerful fingerprinting tool available, they have received less attention than Sr and Nd isotopes.

To tackle this problem, we will study terrigenous sediments collected from ancient river systems and active dust-producing regions in Africa and West Asia and compare their signatures to marine sediment core samples from the Mediterranean and Arabian seas and the Atlantic Ocean.